EPSRC Centre for Innovative Manufacturing in Industrial Sustainability

By 2050 the global industrial system is committed by international agreements and governments to double its output while only using 50% of current resources and generating no more than 20% of current CO2. Achieving this represents an exciting new industrial revolution, requiring new approaches and new thinking which we term collectively Industrial Sustainability .The EPSRC Centre for Innovative Manufacturing in Industrial Sustainability will work closely with leading companies of all sizes and from all sectors who are already actively preparing for this challenge. The Centre will work on two fronts: rapidly reducing the resource & energy-intensity in the production of existing goods while simultaneously investigating options for a radical redesign of the industrial system. We will build a foundation of projects in 'eco-efficiency' (creating more value using less resource by focussing on reducing use of energy, water and materials), in 'eco-factory' (for example using waste from one process as inputs to another wherever possible), and in 'sustainable industrial system' (conserving resources by for example using solar income, re-distributing what gets made where and re-assessing what and how value is delivered). As we better understand what works and what doesn't, we will develop and deliver tools and techniques, which will be used, by our collaborators to achieve their sustainability goals. Some of these tools will be commercialised and some will be made more freely available. Manufacturers of all types will use these tools to reduce the amount of energy, water and material they use to produce each product. We will work with producers of cars, food, furniture, detergents and many other products to make sure our tools are useful to as many manufacturers and sectors as possible.When we know that the tools do help to improve performance we will broadcast their existence to multiple manufacturers through our network and partners; we will measure how useful the tools are and publish that information on-line.During the 5-year initial life of the Centre we will train over 80 people to the highest standard, preparing them to be academics and practitioners with the leadership skills capable of helping industry rise to the challenge of sustainability

Potential impact
The primary beneficiaries are the 100's of UK manufacturers currently seeking to improve their sustainability performance, and the 1000's who will do so in the future. They will benefit from a deeper understanding of what works and what doesn't and from the many tools that the Centre will be building. Our immediate collaborators will benefit first, quickly followed by the official members of our network and then the wider set of UK manufacturers. We expect our collaborators, many of whom are international companies, to take the knowledge and tools across their own companies and own supply chains, therefore reaching out globally. The tools and techniques we develop are intended to be developed in such a way that they are effective across multiple business sectors and business sizes. We have the Carbon Trust, the EEF and the TUC as collaborators to help increase the speed with which the wider group learn of our outputs and to increase the take up of the tools. We will also work with commercial partners who will increase tool use by developing professional versions and taking them to market. The benefits will be felt by practitioners as reduced environmental impact per unit produced (such as energy, water, waste impacts), reduced cost, improved reputation (both with peers and potentially with customers) and improved staff motivation. Reduced environmental impacts directly translates into a healthier, safer and greener environment for all citizens. Customers will also have an increasing ability to purchase goods made with a lighter footprint. It is hoped that companies with superior industrial sustainability performance will win more customers, and benefit economically from that, as well as contribute to high added value manufacturing employment. There is also some potential for re-locating manufacturing jobs into the UK as business's seek to reduce their impacts (by reducing transportation, by local sourcing, by using local company's wastes). The reduction of levels of energy and resources will also contribute to the resilience and future security of the UKs economy. The insights provided by the research base should also inform industrial and business policy makers in the identification of areas for focus